Scribeasy Partners Analytics (Scribeasy P A)

**Need**: The UK's museums sector was closed during the Covid-19 Lockdown. It has been estimated that revenue losses to the sector will be in excess of £743M with the loss of 4,000 jobs (Oxford Economics, 2020) and although they have reopened, footfall still remains low, with the public, families with children in particular, visiting in comparatively low numbers.

**Solution:** Supported by the UK's Natural History Museum, the education technology company Scribeasy proposes the further development of a novel AI app platform -- with _Scribeasy Participant Analysis_ (Scribeasy-PA) dashboard to be used by museums to promote their collections to school aged children and their communities (the largest customer/visitor segment for this sector). The aim is to generate new revenue opportunities with (online app sales and subscriptions) for museums and increase traditional revenues by accelerating visitor footfall. Alongside helping the conduct of museum research in new ways.

Scribeasy-PA will segment the museum collections into interactive themes -- natural history (and associated topics such as biodiversity, evolution (dinosaurs, etc) providing online story writing experiences with HD and 3D digital collections. Wide audiences will be able to discover and re-imagine collections beyond the museum walls, and in new and personalised contexts. Thus promoting literacy and new interest in the museum's offer. For the first time in the UK museum sector, museum researchers will be able to collect and analyse data about what interests their customers/visitors (participants) specifically (including emotional responses to objects), enabling museums to tailor their exhibitions to optimise interest in 'visiting' them. This may be in terms of increased footfall into their buildings or remotely. This ensures that the 2,500 museums in the UK can create exhibitions, using the 200 million objects in their collections, to optimise their offers and maximise revenue/donations from participants to help their organisations to remain sustainable and protect and create jobs.

**Evidence underpinning Scribeasy-PA:** This project is in line with research carried out by the UK's Art Fund into the impact of the pandemic on the museum sector (Covid-19 impact, 2020). The research report highlights the need for museums to find new ways of reconnecting with their customers/visitors (including encouraging people back into their buildings), and to be more agile and adaptable in terms of opening up collections virtually to reach audiences using interactive online technology.